An Ethnographic Investigation into Young Women's Experiences Of 'Trauma-informed' Practices in Prison.

This doctoral project proposes using feminist ethnographic research to explore the perception, impact and structures of trauma-informed practices within women's prisons. This project aims to undertake an examination of both the prisoner's and the prison officer's perceptions of trauma[1]informed practices and therapies. It will look at the experiences of young women in particular, whilst taking an intersectional approach, with consideration to characteristics such as race, disability and sexuality.